The Queer Depiction of Diana in Early Modern Texts: Literary Transmission, Classical Inheritance, and the Queer Network Aesthetic

In examining texts from the late-sixteenth-century panegyrics on Elizabeth I, to the women's pastoral
poetry of the Jacobite court, this thesis questions how far early modern writers conceptualise the
Roman goddess of chastity, Diana, as the leader of a separatist, gynocentric community, presiding
over a space that licenses homoeroticism. My reading of a broad range of texts uncovers a textual
network of writing on Diana, that engage with and respond to one another, and to developing
theories of sexuality - a complex web of intertextuality that rejects a straightforward teleology of
literary inheritance. The concept of a 'queer network' is the subject of my final chapter, as I argue
that Anne Killigrew, Anne Finch and Jane Barker create a network aesthetic in their pastoral poetry:
the poets map the nexus of their relationships onto the mythological world of Diana's forest, as an
alternative, queer mode of relationality to that enforced by the patriarchal economy. Contributing to
queer historical studies and to queer theory more generally, I argue for the existence of the network
as an aesthetic for representing queer connection long before the explicitly queer narratives of
contemporary media, inviting new readings of texts that critics have seldom read as queer.